Protection of neurons in vitro and in vivo from Synuclein toxicity by molecular tweezers

Parkinson's disease is an age-related neurodegenerative disorder in which aggregated clumps of a protein termed alpha-synuclein form in neurons, the cells in the brain which relay electrical information. These clumps are the defining key hallmark pathology of Parkinson's and are called Lewy bodies (LB). In a related disease, multiple system atrophy (MSA), the protein clumps form in the support cells, called glia. The diseases are therefore related and may benefit from a therapy to prevent the formation and spread of alpha-synuclein protein clumps.

The development of therapeutic strategies to prevent the formation and spread of alpha-synuclein protein clumps and prevent cell death in Parkinson's and MSA has been limited by a lack of understanding of the mechanisms driving neurodegeneration. However, increasing evidence demonstrates the importance of the alpha-synuclein clumps in disease pathology and has led to consider the therapeutic potential of several strategies aimed at reducing the burden and toxicity of alpha-synuclein accumulation. Our objective here is to build upon the unique experimental models of disease and complementary expertise of the Consortium. Members of the research team specialise in working in brain cells from mice, and with human neurons derived from stem cells made from Parkinson's patients. Others members of the team work on animal models of Parkinson's and MSA which model how alpha-synuclein may spread in the brain. We will use these models in laboratories in France and in the UK to test a novel molecular therapy called "molecular tweezer" drug which has been shown to inhibit aggregation and toxicity of other similar proteins which clump in other diseases. The drug may therefore protect neurons grown in the laboratory and neurons in the brain from Parkinson's or MSA-associated cell death. By probing the mechanisms and application of "molecular tweezers" to Parkinson's and MSA the project will demonstrate the use or not of such a therapy to prevent alpha-synuclein-mediated cell death.

Technical abstract
Parkinson disease (PD) is hallmarked by the deposition of aggregated alpha-synuclein (alpha-syn) species into intra-neuronal Lewy bodies (LB) and Lewy neurites (LN) inclusions while in multiple system atrophy (MSA) alpha-syn aggregates form oligodendroglial inclusions. The development of therapeutic strategies to block cell death in PD and MSA has been limited by a lack of understanding of the mechanisms driving neurodegeneration. However, increasing evidence of multiple pivotal roles of alpha-syn in the pathogenesis of PD and MSA has led to consider the therapeutic potential of several strategies aimed at reducing alpha-synuclein toxicity. Our objective is to build upon the unique experimental cell (Primary rodent neurons and glial cells - Human neurons derived from PD patients) and animal models of PD (SNCAOVX transgenic mouse and human PD-derived alpha-syn seed-injected mouse) and MSA (PLP-SYN transgenic mouse and human MSA-derived alpha-syn seed-injected mouse), developed by this consortium, for testing whether the prototypical molecular tweezer CLR01, shown to inhibit aggregation and toxicity of other amyloidogenic proteins, could protect neurons in vitro and in vivo from PD / MSA-associated synaptotoxicity and reduce PD and MSA's disease-like alpha-syn pathology. The project will thus (in)validate the molecular tweezers CLR01 for PD and/or MSA indications.

Potential impact
The project will foster the development of disease-modifying treatment. To this end, it will develop and characterize a novel innovative molecule (CLR01) in clinically relevant human patient-derived dopaminergic neurons and in novel animal models to study its ability to interfere with alpha-syn pathology that it is induced by increased expression or by pathophysiological spread of patient-derived alpha-syn assemblies.

The synergy between the three complementary laboratories will maximize the potential for achieving these goals. We will efficiently share and transfer key materials, protocols and data between our laboratories, raising the chances of yielding synergistic, interdisciplinary, and groundbreaking research results. Hence, the outcome will be more than the arithmetic sum of each of our respective expertise, working force and the respective local academic environments. The multidisciplinary aspect of the project is essential to its objectives. It will benefit from expertise in many disciplines within neuroscience, delineating a clear synergistic network of competencies. Not only are different complementary capabilities needed to succeed, but a truly synergistic framework is mandatory. Our newly established links will allow implementing an innovative way of synergic work. The immediate potential impact on both academic and industrial research domains aiming at developing neuroprotective treatments justifies accepting this challenge, as success of this grant would increase Europe competitiveness in an area of neuroscience and neurology which is under high demand and expectation for newer and more efficacious therapeutic approaches.